University of Portsmouth and First MTR South Western Trains Limited

To establish real time machine learning capabilities and software which will ensure that railway disruption can be minimised by optimally rescheduling trains and crews in the event of a delay by learning from past incidents, resulting in significant cost reductions.